Arabs in Exile: the political imaginaries and activism of Middle Eastern immigrants in Britain during the Long Sixties

My project will explore the activism of Middle Eastern immigrants in Britain from 1960-80. I will situate the
multiple worker, student, and anti-racist fronts that Arab and Iranian migrants were active in across Britain into a
larger history of anti-imperial internationalism. This project will analyse the role that Middle Eastern immigrants
had in internationalising their national liberation struggles and influencing an anti-imperialist shift in British
political currents. I will examine sources from Middle Eastern British-based student groups and labour unions
and the connections they made with British scholars and Black radical activists.